Cloud based Software Testing as a Service: Virtual Infrastructure Testing as a service (VITaaS)

Cloud based Virtual Infrastructure Testing as a Service (VITaaS) is an innovative concept, with a proven research and market gaps, where Virtual Environments (VE) can be tested on demand by customers, using a Cloud Infra-structure. it is a paradigm shift in an important overarching stage of the Software Development Lifecycle (SDLC) that is Software Testing, but as a Cloud Service (STaaS). This new model promises to be cost effective & would increase the quality of clients VE, team cohesion & integration.Aim is to research&develop a working prototype for automated Cloud based VITaaS, also applicable to other Software applications. The project shall bring a significant step in the current SDLC&Software Engineering methodologies, where value would be reated. Key Objectives 1)Develop a viable business model 2) research, design & develop a prototype for Cloud STaaS which facilitates VITaaS with real world case studies 3) Address challenges associated with the proposal, such as Security, Interoperability, Scalability, collaboration 4) Explore other potential avenunes for further research innovation such as Software Deplyment as a Service (SDaaS) & ultimately Cloud based collaborative SDLC.